TARGET H2

TARGET-H2, 'Technology advancement through research, build and test for liquid hydrogen integration', develops technologies for the storage and integration of liquid hydrogen on large aircraft, enabling zero carbon emission flight. Focusing on innovation, safety and route to certification the project will demonstrate project goals through a pyramid of tests. The project will also solve the integration and safety challenges of designing aircraft with LH2 systems.